Electronics Design

Our present Platform Grant , which started in July 2004 and lasts 3 years has enabled the Electronics System Design (ESD) Group at Southampton University to retain key research staff while offering flexible staffing arrangements; to maintain the group's international standing through significant dissemination activities; to strengthen existing relationships; and to develop new collaborations with other world-leading groups in our research area. Furthermore, the platform grant has been successful in stimulating new research directions, resulting in more than 1.2M of separate research income from the EPSRC and industry. The strategic view of the ESD group for research is to balance continuity and adventure. With that in mind, the group's future plan is to continue to undertake highly relevant and challenging projects in system-level design methods and mixed-signal design including the practical validation of the developed methods through the building of demonstrators. The group has significant strength in these areas and the platform grant renewal will facilitate the expansion of these and provide an effective means of keeping abreast of new developments and ahead of international competition. With the scaling limit of CMOS in sight and the nanotechnology promise for post CMOS, the platform grant renewal will enable the group to develop new strategic directions by enabling it to pump prime adventurous research projects in nanoelectronics design with particular emphasis on modelling, simulation and defect-tolerant nanocircuits. Also, the platform grant renewal will provide resources to enable staff to spend time visiting research groups, and host reciprocal visits.